Revealing the Solid-Electrolyte Interphase for Water-in-Salt Electrolytes

Rechargeable batteries have a vital role to play in meeting our future energy needs, with Li-ion chemistries already widely deployed in portable electronics and electric vehicles. However, increasing deployment of intermittent renewable energy sources requires grid-scale battery storage solutions, where energy density is less critical, but cost, safety and lifetime are even greater priorities. This project aims to investigate aqueous Na and K-ion batteries, that offer lower cost and improved safety for grid-scale applications, compared to Li-ion batteries. A particular focus will be on concentrated (>5M) electrolytes where high salt concentrations are thought to expand the electrochemical operating window, and salt decomposition is expected to have a more significant contribution to side reactions.

The performance of electrode materials is largely defined by reactions occurring at the interfaces between typically solid electrodes and liquid electrolytes. Within a few nanometres of these interfaces, electrons are transferred, ions are solvated/desolvated, and undesired side-reactions proceed. Understanding the structural and chemical evolution of these interfaces is critical to developing improved electrode materials and electrolyte formulations, as well as understanding the electrochemical conditions under which these are stable. However, extracting reliable information from these buried interfaces is extremely challenging, due to the dense solid/liquid phases which scatter most interface-sensitive probes (e.g. electrons), and the tendency for these layers to change when removed from the battery.

The key aim of this project is to reveal the reactions occurring at electrode-electrolyte interfaces and how the composition of water-in-salt electrolytes alters these reactions, the interphases that form, and their stability. This will combine soft X-ray photoelectron/absorption spectroscopy measurements with careful electrochemical characterisation to observe the evolution of electrode interfaces operating in liquid environments. Specially adapted electrochemical cells with X-ray transparent windows will be used for performing operando measurements to better understand how ions and solvent arrange at biased electrodes in these electrolytes, and the effect on the reactions occurring. This understanding will inform the selection of electrode materials and electrolyte formulations that offer improved safety and/or lower cost.

This project falls within the EPSRC research areas of Energy Storage and Analytical Science, where the aim is develop and apply novel characterisation tools to reveal the chemical structure of buried electrode-electrolyte interfaces in alkali-ion batteries. This will involve the use of X-rays techniques available at Diamond light source, as well as other international facilities.